IRIS Digital Asset - GridPP DIRAC Operations

This grant has been awarded to complete a set scope of work for IRIS. GridPP supports a DIRAC instance at Imperial College London for the purposes of providing access to GridPP and Cloud facilities, primarily for IRIS users.